Updata Infrastructure Security Assessment

Updata Infrastructure wishes to take advantage of this great initiative by the Govt. We believe where the available fund would help a lot of new SMEs, would also significantly contribute in Updata's efforts to strengthen our external facing infrastructure from any unauthorised access attempt or any cyber attack. We wish to continue to provide our clients with secure, consistent and reliable service.